Smart UV Integrated Disinfection

Covid-19 has impacted us all directly. The pandemic is global and we are all united in our desire for a solution. Through Cloudfm's award winning innovation and key partnerships, we are aiming to do our part.

Cloudfm are an award-winning Facilities Maintenance (FM) solution company, leading the FM market with internally developed technology, backed up by the best people and the most stringent processes. Cloudfm's approach to innovation and controls have led them to working for clients such as Pizza Express, KFC and Tui. They have recently taken the decision to brand and sell their own in-house IoT solutions direct to market.

This project proposes the development of an Intelligent IoT platform to support on-demand fast and effective bulk disinfection of reusable operational items, equipment. The platform will incorporate a low cost IoT device combining high intensity UVC lighting with wireless sensing such as occupancy and sound to provide a reactive safety critical closed loop control system. The system would be designed to be installable in any stationary enclosed space into which items to be disinfected could be positioned for cleaning. It will be important to identify locations close to ICU wards in order to maximise the impact of the installations.